University of Ulster and MJM Marine Limited

To develop improved knowledge of substrate characteristics and overall performance of engineered laminate structures in aggressive environments and research/develop new advanced materials for maritime applications.